A commissioning platform for zero-waste makers and creatives

We are facilitating organisational buyers, and makers and creatives, to participate in the commissioning of artefacts sourced from reclaimed products and materials and made into inspirational, sustainable and aesthetic artefacts.